Torque of Tomorrow: Fuelling Heavy Machinery Beyond Diesel

The project targets difficult-to-decarbonize off-highway machines (\>1MWhr/day) that require maximum uptime in remote locations, where alternative powertrains are challenging.

The project will:

* Develop new fuel injection systems for alcohol-based fuels, enhance hydrogen compressor technology to enable mobile hydrogen filling.
* Use physical testing and simulation to create models, reducing test matrices and accelerating design studies.
* Support the digitalization of analysis by training an AI model to assess test parts, aiding development and durability testing.
* Upgrade facilities ensuring UK based Centre of Excellence for engineering services

These efforts will demonstrate an alcohol-fuelled heavy-duty engine, and a compressor solution for mobile hydrogen refuelling.